Development consultants and contractors: for-profit companies in the changing world of 'Aidland'

1) Context

When most people think of foreign aid and development, the organisations that come to mind are multilaterals, development agencies, foundations and NGOs. These are the main components of what development anthropologists have called 'Aidland': the actors, rules, practices and cultures within which global development acquires knowledge authority, and is framed and conducted. But another set of actors are being ever more deeply woven into the DNA of development: for-profit consultants and contractors. By development consultants, we refer to management consultancy firms with business interests in global development. These firms take a substantial portion of the foreign aid budget that passes to the private sector, although this constitutes a relatively small (but highly regarded) part of their portfolios. By development contractors, we refer to firms for whom winning development contracts is their core business. Funded by foreign aid, both consultants and contractors deliver technical advisory support; project implementation; administration of multi-million-pound consortia; audit and evaluation services; and have active policy engagement and influencing roles. Together, they are increasingly prominent in shaping development knowledges, practices and cultures.

Surprisingly, there are only a handful of studies on this sector, and none at the scale or depth we propose. Our research is therefore original, but also timely. Consultants and contractors will be at the heart of the UK's response to the C-19 pandemic, poverty reduction and 'mutual prosperity' programmes; and ongoing shifts in dominant thinking around national development strategies and finance.

2) Aims and objectives

We will look at seven consulting and contracting firms, selected primarily with reference to their aid-funded contracting history. They are funded by DFID (now the Foreign, Commonwealth and Development Office), and by other aid-disbursing government departments. We will examine their roles in the production, translation, implementation and evaluation of development knowledge and practice. Core components include a critical financial analysis, involving forensic skills to map and analyse financial flows and contracts; understanding policy contexts; detailed understanding of personal and institutional profiles in the sector, including governance, management techniques and influencing roles. Central to the research are seven detailed case studies of multi-million pound projects in eight countries, with seven in the global South. Our selected firms are responsible for some or all of the activities described above e.g. administration, implementation, evaluation.

3) Potential applications and benefits

Our team is multidisciplinary, from Anthropology, Business Studies, Development Studies, Economics and Geography. As well as academic excellence, an essential strength of our project is the range of professional experiences we bring. Different team members have worked as management consultants, development contractors, and for the private sector in development. This gives us critical understanding, networks and access in what is a high level and complex field. While retaining an absolute commitment to critical scholarship, the project shows commitment to impact throughout, including through methodological innovation. We will host a series of professionally facilitated 'active listening' platforms for all stakeholder representatives (ourselves included). We do not expect 'resolution' as the end goal, but enhanced theorisation and scholarly rigour; building understanding and common ground; and enhanced possibilities of impact and engagement. The proposed research has already been welcomed by consulting and contractor representatives (who are aware of pitfalls and reputational challenges to their businesses); and government departments, NGOs, investigative journalists and parliamentarians seeking transparency and aid impact.